Stochastic interacting systems: Limiting Behavior, Evaluation, Regularity and Applications

This SE aims at addressing a number of challenging mathematical problems related to stochastic interacting systems, with particular
emphasis on the regularity properties of the solutions, their limiting behaviour and numerical computation. The equations we analyse
arise from the modelisation of real-world phenomena in several fields of application, including spiking neural systems,
hydrodynamics and financial/energy markets, and share nonlinearity as a common underlying trait. Critically, nonlinearity intertwines
with other relevant features that include: low regularity of the coefficients, noise degeneracy, jump-diffusion dynamics, and high-
dimensionality.
The study of stochastic interacting systems is highly multidisciplinary from a two-fold perspective. On one hand, they have become a
widespread modelling tool in a variety of applications. For example, they are used to model human neuron interfaces, particle
systems, but also interacting agents in economics and finance, in relation to managing risk and decentralised production of
renewable energy. On the other hand, the set of mathematical and computational tools needed to reach a holistic understanding of
stochastic systems is very vast: ranging from stochastic (partial) differential equations, random measures, rough paths, gradient flows
in metric measure spaces, numerical probability and computer simulation.
We provide a team of experts that analyse stochastic systems integrating several approaches and techniques. The complementary
expertise across the network, together with the consolidated experience and excellence of the key participants in their research areas,
places our network in the privileged position to make relevant contributions across interconnected research fields, and to contribute
to the training of the early career researchers involved in the project in an exciting field of pure and applied mathematics, with the
possibility of boosting their careers in both academic and non-academic sectors